University of Wolverhampton and Rozone Limited

To develop a range of new products incorporating microbiological technologies; initially for commercial de-greasing; for the treatment of surface oil spills and developing bio-mats to absorb and remediate oils within water.